Measuremetns of high transverse momentum top quark production and search for ttH production with the atlas experiment at the LHcB

Measuremetns of higgs boson and top quark production with ATLAs experiment at the LHC